The Dancing Otherwise Network: Exploring Pluriversal Practices

Established arts funding systems, financial support for dance research and institutional and academic systems of knowledge production replicate neoliberal market conditions that set dance artists, researchers, and arts producers in competition with one another and perpetuate siloed modes of working. This network looks beyond the mainstream to explore culturally diverse, environmentally-engaged, experimental, edgy and novel modes of making, producing and researching dance 'otherwise'.

Following a period of significant socio-political, economic, and environmental change in the UK and beyond, the 'Dancing Otherwise' network aims to respond to contemporary issues, invoke change and promote collaboration between dance researchers, dance artists, producers and educators to produce a more inclusive, caring and equitable UK dance ecology - by 'being otherwise' (Grosz 2011, Akomolafe 2022). It invites participants to collectively ask; what's next? What are the future directions for UK dance research and how might we contribute to the development of a radical model of dance ecology - a 'pluriverse' - to develop good practice and enmeshed working relationships and to ensure that equity and critical diversity are encapsulated in the field as it moves forwards. Participants will be encouraged to engage in exploratory workshops, respond to provocations, listen with care to one another, collaboratively take risks, and tackle the unknown to consider what do we not know yet or understand regarding new models of collaboration and contemporary acts of marginalisation and reparative acts of centring, re-positioning and pluriversality.

The 'Dancing Otherwise' network brings dance makers, researchers, producers, dance educators and participants (public and professional) together in practical workshops and shared dialogue sessions to explore how ideas and models from ecosystems thinking, eco-literacy and radical ecology (Kothari 2019) might be put in motion to help shape the dance pluriverse. It champions and embraces the complexities of difference alongside acknowledging what we have in common, leading us to consider how a future, pluriversal dance ecosystem might be envisioned, shaped by the co-existence and cross-fertilization of divergent practices, voices and worldviews. It brings together dance researchers, makers, educators and producers from Scotland, Yorkshire, the Southwest, London, the Northeast, and Sussex alongside scholars from diverse fields such as the environmental humanities, social justice and critical race studies, performance philosophy, sociology and behavioural change. Inspiration will also be drawn from dance artists, and producers working internationally in Chile, Canada, and Austria, alongside scholars in related fields from the UK, India, Australia, and India/USA.

The network activities will facilitate conversations beyond the academy with dance artists and producers, dance educators and their students, social and environmental scholars, agents of change and related cultural organisations. It will develop discovery research leading to new knowledge and insights into how interstitial and diverse dance practices are defined and operationalised and what they include and exclude. The research methods are framed through a drive to explore what kinds of alignments and confederations between dance artists, choreographers, producers, academics and social agents are required to ensure equitable and intersectional partnerships and coalitions and to promote new ways of thinking and doing.